AI-powered Augmented-Reality NeuroGames Technology

_The century-old "factory-like" education-system, adopting "impersonal/standardised" approach, designed post-industrialisation,(Sir Ken-Robinson,2010)_ is not designed for Neurodiversity/individual learning-styles.

_"85% of neurodiverse children leave school undiagnosed"_ due to lack of training/knowledge/awareness, (British-Dyslexia-Association/DfE,2021), many become NEETS/criminalised; _"50% of people entering prison have some form of neurodivergent condition",(Chief-Inspector-of-Prisons,2021)._ Early diagnosis is key.

_"BAME, vulnerable and neurodiverse children are upto 18-40months behind peers",_(EducationPolicyUnit,DfE,2022) and 33-34% of children fail GCSEs (TheGuardian,2023).

**BRAINSPARK GAMES**

Multi-award winning, Innovate-UK backed, Edtech Gaming studio, Brainspark Games is building FREE culturally inclusive, AI-powered, Augmented Reality educational mobile games aligned with the UK national curriculum for children & young people.

**_'Innovative companies such as Brainspark Games highlight the potential for gaming to engage and support neurodiverse children through alternative approaches to education,_**" Prime Minister's Council for Science & Technology:'Advice on Harnessing R&D in UK Creative Industries,' (p6&7, Evidence & Case Studies report, Oct,2023).

**Mission**

* Foster a love of learning through play
* Enhance the way children learn, retain and apply knowledge
* Engage diverse learners, BAME, vulnerable and neurodiverse
* Reach every child so that no child gets left behind
* Offer culturally inclusive curriculum
* Build self-confidence and enhance self-esteem based on 'Theory of Self-Determination' as part of the learner's journey

**Accolades**

* Pitched on 'BBC's Dragons' Den'
* Winner AWE XR 'European Startup To Watch Auggie Award 2023', Austria
* Finalist 'Reimagine Education' pitch competition, Abu Dhabi,2023
* Semi-Finalist AWE XR 'Climate Education Prize', USA,2023
* Innovate UK 'Design for Net Zero' Climate Game,2024
* Innovate UK 'Inclusive Innovation' Awardee,2023
* Featured in HolonIQ's 'Europe's EdTech200 -- Advanced Technology' 2024/23/22
* Innovate UK 'Women In Innovation' Awardee,2022
* Innovate UK 'Audience of The Future' Climate Game,2022
* Collaborated with Department-For-Education on Climate Strategy,2022
* Finalist 'Design Intelligence Awards', China,2023
* Eversheds 'Top 100 Asians in Tech',2023
* Semi-finalist for '2023 GSV Cup, Elite 200', USA,2022
* Finalist 'Barclays Entrepreneur of the Year-Games Award',2022
* Nominated for 'Best Social Impact' Unity Award